Cardiff Metropolitan University and DevOpsGuys Limited

To manage the 'Digital Supply Chain' by applying traditional supply chain management models to the software development and IT management lifecycle. To provide deeper insight into the "Digital Supply Chain" by analysis of key supply chain metrics using data-driven and computational approaches.